Influenza A virus NS1 proteins and the control of pulmonary ion transport

Influenza A viruses can world-wide pandemics resulting in millions of deaths through lung damage and flooding of the lungs. Lung fluid overload is normally prevented by molecular pumps in the lung lining linked to sodium permeable channels controlled by signalling molecules, including the enzyme, PI3K. Influenza A viruses make a protein, termed NS1, in infected cells that is an important determinant of viral virulence. Indeed, the ?bird ?flu? which currently circulates in SE Asia is dangerous to human health because this virus strain encodes a form of the NS1 protein that differs slightly from that found in normal flu viruses. If we are to develop new treatements for such dangerous viruses, then it is important to understand the ways in which the influenza virus NS1 proteins can alter the physiological properties of the infected cell. Recently published work showed that NS1 could increase the activity of PI3K in the host cell, and work from the applicant?s laboratory showed that NS1 can also increase sodium channel permeability by both PI3K-dependent and -independent pathways. By showing that NS1 can alter the properties of infected cells we have discovered an entirely novel function for the NS1 protein and the purpose of the study is to identify ways in which this protein can disturb the functioning of the lung / airway epithelia. The data provided by these studies may therefore lead to improved treatments for influenza by revealing the mechanisms that allow these viruses to disrupt lung function.

Technical abstract
Influenza A viruses are globally-important respiratory pathogens that can induce life-threatening lung disease involving lung fluid overload. Such viruses encode a non-structural protein (NS1) that is expressed within the infected epithelium where it induces physiological changes that favour virus replication. Deletion of the NS1 gene thus creates a highly attenuated virus that cannot infect normal cells. It has recently become clear that influenza A NS1 protein activates phospho-inositide-3-kinase (PI3K) in the host cell. This regulatory kinase is closely involved in a physiological mechanism that prevent alveolar flooding in the lungs of healthy individuals, and our electrophysiological studies of a cell line derived from the human airway have provided the first evidence that the expression of NS1 within the infected epithelium may allow influenza A viruses to alter the PI3K-dependent control of this mechanism. This observation may have important implications for our understanding of the way in which influenza viruses can induce lung disease, and the purpose of the proposed study is therefore to explore the extent to which NS1 can exert such physiological effects in native (i.e. non transformed) cells. We shall therefore use molecular / electrophysiological methods to (i) define the role of PI3K in the maintenance of Na transport in primary cultures derived from the human airways and (ii) explore the physiological effects of infecting such cells with wild type influenza A or with viruses encoding mutant forms of NS1